Edinburgh Napier University & Satisnet Limited

To automate both cyber-attack and defence techniques, with built in pedagogic learning, within a Virtualised Security Operations Centre (vSoC) to support advanced cyber security training.